Biosignatures of molecular halogens

This research proposal focusses on enhancing our ability to detect potential signs of life beyond Earth by investigating the spectroscopic signatures of halogen-containing molecules. These molecules, which include compounds with elements such as fluorine and chlorine, are prevalent in lists of potential biosignatures but are often overlooked in favour of more traditional targets such as water and methane. The core objective is to develop the methodology to create a database of spectroscopic data for a key selection of halogenated molecules, enabling their identification in existing and future astronomical observations.
The project addresses a critical gap in current biosignature research. Existing spectral databases cover only a small fraction of potential biosignatures, potentially leading to missed detections. This research will use a newly developed approach to predict the rovibrational signatures of a range of halogenated compounds, creating a resource that could be used to (re)analyse existing data from the James Webb Space Telescope (JWST), Jupiter Icy Moons Explorer (JUICE), and Europa Clipper, for example.
The importance of this work stems from several factors. Firstly, halogenated molecules constitute a significant portion of the potential biosignatures. Secondly, many organisms on Earth use these molecules in biological processes, suggesting their potential as indicators of extraterrestrial life. Thirdly, the limited abiotic production pathways of some halogenated compounds may reduce the risk of false positives. Finally, the presence of specific halogenated molecules can provide insights into the environmental conditions of a planet.
The project will develop computational tools for accurate prediction of spectral signatures, create a publicly accessible database for selected molecules, identify key target molecules for future missions, and automate the data generation process for efficiency. The research team is well-equipped for success, possessing proven expertise in molecular physics, astrobiology and astrophysics. The project will leverage high-performance computing resources and collaborate with international experts. The open-science approach ensures that the generated data will be widely available.
The proposed timeline includes benchmarking existing codes and expanding capabilities in the first year, developing an automated pipeline in the second year, and generating data for key halogenated compounds in the third year. This phased approach allows for rigorous testing and refinement of the computational methods, ensuring the accuracy and reliability of the generated data.
The project's success is further bolstered by the team's ability to integrate diverse expertise, from molecular physics to astrophysical observation, and its commitment to producing high-quality, reproducible results. The planned automation of data generation will enable the efficient processing of potentially large molecular datasets, ensuring the creation of a truly comprehensive database. This combination of methodological rigour, collaborative expertise, and efficient data processing makes the successful completion of this project highly probable. The anticipated outputs will have a lasting impact on the field of astrobiology and atmospheric science.
To summarise, the funding of this proposal is a strategic investment in astrobiology, which directly addresses a critical gap in spectroscopic data for halogenated biosignatures. It enhances detection capabilities, reduces false positives, and drives technological advancement through automated computational pipelines. The data will support current and future space missions, foster interdisciplinary collaboration, and generate high-impact, publicly accessible resources. Ultimately, it significantly advances our ability to search for life beyond Earth and also provides invaluable data for atmospheric science.